Museums in the Metaverse 2.0

The original project (MiM 1.0) created a two-sided Museums in the Metaverse platform to enable online visitors to explore vast cultural assets in engaging new ways; to enable novice and expert curators to create new content; and explore models of use to support sustainable economic and cultural growth.

MiM 2.0 seeks to deploy MiM experiences to existing audiences in key museums, working with our current partners and expanding to key local, national and international deployments. We seek to address the concerns investors might have about a purely online offering, including enabling access for those without personal access to VR.

In addition feedback from MiM 1.0 user testing has highlighted multiplayer as a priority feature for users. We seek to optimise the experience for multiplayer use which would enable us to expand audiences via the network effect of a social experience.

Both objectives will build the user base, improve the product and de-risk the MiM prospect for investors.